Quantum metrology with triatomic molecules to probe physics beyond the Standard Model

This project aims to contribute to answering the question of matter/anti-matter asymmetry in the universe. It does so by looking at the energies of triatomic molecules containing heavy atoms (chosen for their large octupole deformation) which are particularly sensitive to these types of measurements.
Extensions to the Standard Model offer a potential explanation the imbalance of matter to anti-matter by predicting new particles. However, these theorized particles have a larger mass-energy than those attainable at the LHC. It may still be possible to search for these particles as vacuum fluctuations of their quantum fields couple to other known particles and make modifications to their properties.
This project would involve devising a source for the exotic heavy atoms used in the triatomic molecules as well as working with lasers to both cool and trap them in order to measure their short-range interactions with polar molecules.